On speechdancing: automatic inference of social and psychological phenomena from verbal and nonverbal behaviour in conversations

The main goal of this project is to develop approaches for automatic inference of social and psychological phenomena taking place in phone-based conversations. The focus will be on personality traits, conflict management style and interpersonal attraction. The key-assumption is that such phenomena leave physical, machine detectable traces in terms of social signals, i.e., verbal and nonverbal behavioural cues such as laughter, tone of voice, lexical choices, turn-taking, pauses, etc. If such cues can be detected automatically, it is possible to use them for inferring the underlying social and psychological phenomena. The project is highly interdisciplinary and it requires one to take into account both technological and psychological aspects of the problem.

The main experiments will be performed over an available corpus of 60 conversations (120 speakers in total) involved in a negotiation (the Winter Survival Task), for a total of roughly 12 hours of material. The data is annotated in terms of psychological constructs (personality traits, conflict management style, interpersonal attraction) and major nonverbal behavioural cues (laughter, hesitations such as "ehm" or "uhm", pauses, etc.). This will allow the development of multimodal Deep Learning approaches capable to jointly process speech signals and automatic data transcriptions to output information about the social phenomena above. Such part of the project will involve the application of Computational Paralinguistics methodologies (extraction of Low Level Descriptions, etc.) and deep learning models for the analysis of text (word embeddings, BERT, etc.) and speech signals (Recurrent neural Networks, Long Short-term Memory Networks, Convolutional Neural Networks, etc.).

This project will lead to the development of multimodal methodologies for the automatic analysis of conversations. While being developed using the data described above, the approaches will be designed to generalize, i.e., to work over other types of data too.

The project will contribute to endow machines with social intelligence, i.e., the ability to make sense of social interactions in the same way as people do. This is seen as one of the last steps towards the development of AI approaches capable to seamlessly integrate the life of people.

The project is highly relevant to Conversational AI, one of the key-areas underlying the development of commercially important technologies such as personal assistants (Alexa, Siri, etc.), Human-Robot Interaction, interactive entertainment, etc. In this respect, the project is likely to be of major interest to all industrial sectors in which speech interfaces are of interest.